TRIKCL

We aim to revolutionise the rail industry by providing an automatic drone asset mapping and 3D location based reporting system, that will enable mapping , review and maintenance of assets.

The existing method of asset mapping requires intensive manual work. Engineers need to take a photo and make measurements manually of the area of interest. This data is logged in a paper report which makes it difficult to search, compare and utilise afterwards. Further innovation and Artificial Intelligence (AI) is limited because there is no method of recording accurate asset data and their location.

We are proposing a new 3D database and interface system that can generate, store, visualise and utilise 3D data online in real time. Our platform can generate 3D model from camera/drone/satellite images, import other 3D asset data, integrate with real time monitoring sensors, and enable multiple users to search, compare, annotate the 3D model and related data in real time. Our solution can be used via multiple platforms either on desktop, tablet, in a VR immersive or exported to AR devices for on site use.

Our system would make it faster to survey, inspect, maintain and repair rail assets, and provide a more accurate way to track and compare changes in 3D. With an accurate data position, we could have a more accurate AI that can assist in decision making of predictive and preventive maintenance that was not possible before and provide 'Minimal disruption to train service'.